Sweet Enzymes - converting simple sugars to valuable pharmaceuticals and chemical building blocks.

During the lab rotation, the student will learn how to express recombinant genes and isolate catalytic proteins. They will learn how to run protein and DNA electrophoresis, purify catalytic proteins and run biotransformations. They will also have the opportunity to learn a number of analytical techniques including HPLC and GC.